The Rise of the Border: A New History of Immigration, Race and Citizenship in Britain

The Rise of the Border seeks to produce a historical study of the role and growth of the border in British social, political and cultural life. The border holds weight in our contemporary moment: organising social relations, capturing the imagination, and driving our politics. The urgency of this project derives from the need to offer a convincing account of the developments that led to the current twin crises of regular migrant deaths in the English Channel and the disenfranchisements of the Windrush Scandal. These crises have highlighted the violence of borders both external (at the coast) and internal (at the hospital, the estate agent, the employer and the job centre). They have exposed developments that have been long approaching, but have received relatively little public attention. Offering an account of the border that can put its contemporary crises into a historical perspective, this project gives due attention to the historical processes that have made modern Britain as a bordered society.

The Fellowship will follow the history of the border since 1905, when the Aliens Act introduced a modern immigration infrastructure and made immigration control, previously an emergency measure, into a permanent state practice. Drawing on vibrant new work in the field of border studies, it will examine the expansion of the border since 1905 by concentrating not only on the new conditions attached to rights of entry to the country--where historical analysis has traditionally focused--but the shifting culture of the border active since this time (the 'border imaginary') and the institutions and social dynamics elaborated as border-checking ('bordering') began to expand into different parts of British life, at the ports of entry and, quickly, beyond them too.

The portfolio of activities for this project integrates different methods, practices and interpretations of the border to the advantage of both our historical understanding and our engagement with the urgent politics of the border today. Putting historical accounts of race and immigration in modern Britain into dialogue with the new methodologies and insights arising from studies of the border in other disciplines (geography, sociology, cultural studies, politics), and in conversation with border workers from migrants-rights and civil liberties groups past and present, the project aims to revitalise and shift thinking within these various fields of endeavour. The project will result in a single-authored monograph, together with three public events bringing together academic and non-academic stakeholders with an interest in explaining and intervening in the politics of the border. The conversations from these events will be filmed and made available as a public resource recording the insights of cross-disciplinary and cross-sector discussions on the history of bordering.